An investigation into a device for the transport of kidneys for transplantation.

The project is focused on the development of an effective and inexpensive solution to transporting organs (Kidneys) for transplantation. In particular the project will further develop a warm perfused organ transport system for the maintenance of normal kidney function during the transit period. The technology will include the incorporation of blood pumping and oxygenation technologies, coupled with monitoring devices for critical parameters. The overall device will utilise patented bag-in-bag technology to support the organ during transit, to protect and maintain its function.
The objectives of this research are to:
1. Develop the core technology beyond the concept.
2. Utilise iterative development cycles to develop, test and optimise the technology.
3. Produce formal prototypes for testing.
4. Carry out a full testing regime on isolated organs to compare warm and cooled preparations in terms of destination function.
5. To test the technology under near-clinical conditions, short of animal testing.